Modular AI Agents for Dealflow, Screening and Decision Support in Impact Investing

This project will develop ImpactLink, a digital platform that uses advanced artificial intelligence to improve how investors and startups identify opportunities, assess markets, and prepare for fundraising. The aim is to make early-stage investment processes more efficient, transparent, and inclusive, particularly in sectors focused on sustainability and innovation.

ImpactLink brings together structured data, AI-powered analysis, and human-centred design. Instead of relying on generic chat-based tools, the platform provides clear, structured outputs such as comparison tables, market overviews, and evidence summaries that help users understand why results are generated and how they can be validated. This approach supports better decision-making while ensuring that human judgement remains central.

The project will deliver three core AI capabilities.

1. First, it will help investors and innovators discover relevant companies and technologies using natural-language search across large datasets.
2. Second, it will support startups by analysing their materials and highlighting gaps that investors typically look for, improving fundraising readiness.
3. Third, it will assist with market and regulatory research by synthesising trusted data sources into accessible, evidence-based insights.

By improving access to high-quality insights and reducing manual effort, the project aims to lower barriers for innovative companies seeking funding and to help investors allocate capital more effectively. In the longer term, the technology developed through this project can be applied across multiple sectors, supporting economic growth, digital innovation, and more informed investment decisions in the UK and beyond.